problem of integrability in the context of the AdS/CFT correspondence

work on the problem of integrability in the context of the AdS/CFT correspondence, in particular AdS3 and AdS2 and with special consideration given to massless modes in these theories. He will also explore open spin-chains related to the aforementioned models and issue concerning boundary scattering, thermodynamic Bethe ansatz and conformal field theory limits.